Future surface melt trends in Antarctica

Antarctic Ice Sheet (AIS) has the potential to contribute up to 58 m to global sea level rise if it were to melt entirely. The AIS is fringed by ice shelves along three-quarters of its perimeter and while iceberg calving from these shelves or ice shelf collapse do not directly contribute to sea level rise, they play a critical role in buttressing glacier flow from the AIS, making it essential to reduce uncertainties surrounding their future to predict global sea level rise accurately. Satellite observations have revealed recent instabilities and calving events in the Antarctic ice shelves, signalling ongoing changes in the region. Currently, melting driven by rising ocean temperatures stands as the primary driver of ice shelf instability. However, as global temperatures continue to increase, surface melting is expected to play an increasingly significant role in ice shelf instability, driven by surface meltwater-induced instability and hydro fracture, potentially exacerbated by surface albedo feedbacks. Advances in ESMs offer a promising avenue for enhanced simulations of future trends over Antarctica, with long-term simulations extending to 2500 and beyond to capture the complex dynamics of key atmospheric processes that influence surface air temperature and, consequently, surface melting in the region. The UKESM incorporates an interactively coupled ice sheet model which provides potential for enhanced investigation of atmosphere-cryosphere interactions and feedbacks. Reliably predicting the future trends of surface melt in Antarctica requires the accurate representation in ESM models of key atmospheric circulation features in the region, such as the Southern Annular Mode, the circumpolar westerly winds, and the Amundsen Sea Low. Improved understanding of these key atmospheric circulation features and how they impact surface melting dynamics is necessary to clarify which ice shelves are susceptible to instability and rapid changes in the future.